Exploring Novel Human Glucocorticoid Response Markers in Children with Adrenal Insufficiency

Adrenal insufficiency remains a significant cause of morbidity and mortality in children with 5-10 adrenal crises per 100 patient years. Patients with hypopituitarism including cortisol insufficiency have an eight-fold increase in mortality compared to those without cortisol insufficiency. Adequate glucocorticoid replacement is therefore key to the prevention of adrenal crisis. Excessive treatment with glucocorticoids must also be avoided as it can lead to growth impairment, weight gain/obesity, high blood pressure, premature cardiovascular disease and osteopenia/osteoporosis.

Current Biomarkers of Glucocorticoid Replacement:
24 hour cortisol profiles: these are expensive and not convenient for patients requiring admission and multiple blood samples. The tissue effects of glucocorticoids are regulated by many local factors including pre-receptor metabolism of glucocorticoids and the interaction of the glucocorticoid receptor with tissue-specific transcription factors. Thus measurements of cortisol fail to capture variation in tissue glucocorticoid sensitivity which is crucial to accurate dosing. Cortisol measurement cannot be used in patients taking oral estrogens due to the effects on cortisol binding globulin.

ACTH can be used to guide treatment in primary AI but is not useful in pituitary or hypothalamic disease. For patients with 21-hydrocyase deficiency measurement of 17-OHP along with androstenedione and testosterone are used as measures of control. Testosterone is not useful in post-pubertal males and both androstenedione and testosterone can be increased in adolescent females with PCOS. Measurement of 17-OHP levels fails to reflect long term replacement and adequate suppression of 17-OHP cannot differentiate treatment which is just right from overtreatment.

Novel Human Glucocorticoid Response Markers:
A multi-omic approach to identification of novel glucocorticoid response markers identified a genomic signature shared between blood and adipose tissue in adults with Addison's disease related to glucocorticoid exposure. This included 59 genes and one miRNA (miR-122-5p). The genomic signature and miRNA was validated in five in vitro models and three retrospective clinical studies in adults.

Project Aims: To explore the utility of these novel glucocorticoid response markers in a chort of children with adrenal insufficiency of a variety of causes - primary AI (Addison's disease and congenital adrenal hyperplasia) as well as adrenal insufficiency caused by hypopituitarism. In conjunction with the industrial partner the student will also explore the design of clinical trials of novel modified release glucocorticoids with particular focus on how to assess adequacy of glucocorticoid replacement.